Tools for autonomous logistics operations and management

Connected and Autonomous Vehicles are coming! The OECD says that there will be 70% fewer vehicles, but

that they will drive further. KPMG says that by 2040 they will be a significant proportion of vehicle sales.

Fleet operations and logistics planning is a well-established sector of the value chain for fleets of commercial

vehicles. This project is developing fleet operations solutions aimed at fleets of autonomous vehicles.